Visualisation & Other Methods of Expression

Researchers from the Information Security Group (ISG) at Royal Holloway, University of London, Salford and Cranfield Universities have undertaken a three year collaborative research project with consent and privacy specialists at Consult Hyperion and Sunderland City Council, to explore how people engage with concepts of information privacy and consent in on-line interactions.
The purpose of VOME (Visualisation and Other Methods of Expression) is to explore how user communities engage with concepts of information privacy and consent in on-line interactions. The aim is to develop alternative conceptual models of on-line privacy which enable users to make clearer on-line disclosure choices. These decision making models will facilitate a better dialogue between the designers of privacy and consent functionality and their customers.
This project offers benefits to on-line service providers, the manufacturers of technology used to deploy on-line services, as well as the general public. To date there has been considerable interest in this project from each of these communities.